TBC

Waste-to-Energy (WtE) technologies consist of any waste treatment process that creates energy from a waste source.
The quality of the end product, (ie: 'the fuel derived from the waste') is determined by the initial quality of input waste & the number of subsequent recycling processes. This ultimately determines its Calorific Value & £ value. Our new idea is to add a coating at the end of the recycling process to make a brick/log type end product which will have numerous benefits, increasing margins through:
1. increasing Calorific Value
2. reducing costs
3. increasing market size